EPSRC Centre for Mathematical and Statistical Analysis of Multimodal Clinical Imaging

Applied Mathematics and Statistics are routinely seen as separate disciplines. However, many of the methodological challenges in image analysis, particularly from the types of multiscale multimodal images available from Neurological, Cardiovascular and Oncology imaging, illustrate that a combined approach, dissolving intradisciplinary mathematical boundaries, is the only possible way forward if a step-change in image analysis of combined data is to occur. This Centre will foster links between applied maths and statistics, particularly high dimensional and functional statistical analysis with applied and computational numerical analysis, through the focus on multimodal imaging data. The Centre proposes to provide a research focus on bringing state-of-the-art mathematical tools to clinical end users through collaborations both within mathematics and between mathematics and healthcare professionals, particularly those in oncology, cardiovascular medicine and neurology. This will ultimately lead to new mathematical frontiers, joining statistics and computational mathematics, as well as a move away from individual image analysis to a holistic approach to all available imaging, from the cellular to systems scale, for clinical diagnosis, prognosis and treatment planning.

Potential impact
The Centre will focus on making an impact within mathematical sciences as well as delivering breakthroughs in image analysis for a number of critical healthcare areas. We will channel efforts of researchers in applied mathematics and statistics to build a common understanding of their (currently disparate) disciplines. Such a shift requires a common focus, and by concentrating efforts on clinical image analysis, such a goal can be realised. The advances generated by the Centre will go well beyond mathematical sciences, to directly influence clinical practice. Mathematicians, statisticians, clinicians and scientists with track records in turning theoretical advances into clinical practice will incorporate the most modern analysis techniques into clinical protocols, taking a multimodal, holistic approach to all available imaging data. By combining imaging data with other clinical covariates such as digitised medical records, clinicians will come to better informed decisions regarding diagnosis, prognosis and treatment options.

We will concentrate on three specific medical areas containing some of the most pressing needs in medicine. Oncology imaging ranges from tumour cell images, to histopathology, to whole organ MRI and PET scans, and we will build models which integrate such disparate data into a single diagnosis or prognosis framework. Cardiovascular imaging has particular issues due to the inherent movement of the heart. We will generate considerably enhanced real time imaging solutions for cardiac imaging, with potential advances, particularly in diagnosis. We will improve on the use of neurological imaging data for diseases such as Alzheimer's and dementia. Moreover, in clinical populations with traumatic brain injury or disorders of consciousness, in-vivo neurological imaging goes beyond simple diagnosis and becomes part of the "treatment", to interact directly with patients who have little to no other form of communication available. For this we will develop accurate statistical prediction and classification models, along with computational methods, allowing them to be used in real time.

The model of engagement at the heart of the centre will clearly demonstrate the benefits to researchers of working together on problems of mutual interest. Successful collaborations between the physical and clinical sciences require that academic rigour and clinical relevance are well-aligned, with projects selected that offer the potential to develop truly exciting and cutting-edge mathematics, while addressing areas of medicine in which these advances are most needed (rather than only offering incremental clinical benefit). Our model for the co-creation of projects with mathematics and clinical leads is, we believe, fundamental to the development of genuinely challenging and relevant outputs, and will provide a model for these types of engagement in the future.

Developments in healthcare technology have widespread impacts beyond academic research. Improvements in diagnostic and prognostic tools, and the prospect of integrating real-time image analysis into treatments, can provide a step change in care, improving outcomes and reducing cost. Beneficiaries will include patients, clinicians, hospitals, the NHS (and other healthcare services worldwide) and ultimately taxpayers. Technology companies will benefit from our innovations - both our immediate partners via IP developed as part of the Centre, but also the wider healthcare tech community, through our publications, IP licensing and the open-source software tools we are committed to developing. Our outputs will deliver further academic and economic impact by training high-calibre researchers with expertise and skills relevant to the new cross-disciplinary data science challenges of the 21st century. We will engage early and often with policymakers (e.g. in the Department of Health and NICE), and with the public, demonstrating the deep relevance of mathematics to health.